Aerodynamics and Aeroacoustics of Novel Propellers

There is an opening for a PhD student to work on aerodynamic and aeroacoustic performance of novel propellers. As part of this project, you will carry out aerodynamic and aeroacoustic measurements using novel technique to better understand the performance of modern propellers in the context of "Future Flight" configurations. As part of this project, you will join a team of experts, across the EU, to design, build and test various configurations. Joining the aeroacoustics team at the University of Bristol you will be able to use our state-of-the-art large aeroacoustic wind tunnel facility and work with world-leading academics and industries in the field. The results of this research are expected to be published in field's top journals. You will also have the opportunity to attend several international conferences during your PhD.